Inference on Spatial-Temporal Econometric Models

Much economic data are recorded over both space and time. Frequently they exhibit correlation, as well as trending behaviour. A suitable econometric model enables analysis and estimation of such phenomena. In particular, correcting for spatial and temporal correlation can lead to improved estimation of parameters of economic interest and tests of economic hypotheses, with implications for economic policy. We make use of possible knowledge of spatial locations or of economic distances between locations, or estimates of such distances, or else of a large number of temporal observations, to estimate spatial correlation, as well as employing knowledge of regularity or irregularity of temporal observations to estimate time series correlation. A broad and flexible model class will be considered, allowing for a continuum of strong to weak correlation, as well as general forms of trending behaviour, and model components whose functional form is unknown, with a view to reducing risk of misspecification. Methods of estimation and testing that are relatively reliable, and precise, will be proposed, and theory developed that rigorously justifies decision-making rules. This theory will be supplemented by simulation studies and applications to empirical data, and software embodying the econometric procedures will be written and made freely available to practitioners.

Potential impact
The results will impact upon the study of economic and financial issues which are informed by empirical data that are observed over space (meaning some relevant economic space, not necessarily geographic) and time. We cover a wide range of circumstances, where the number of spatial observations or the number of temporal observations are large, or both are large, where various spatial configurations are possible, and while most of the stress is on regular time intervals, attention will also be given to irregularity which can vary across the spatial units. The modelling will be quite general and flexible, and the stress will be on econometric methods that make efficient use of the data and thereby aim to produce relatively informative findings, that are also relatively easy to use by practitioners. As a result of all these features, the potential impacts are very large. The research will be made available in research papers submitted for publication in leading international journals, and prior to publication posted on the Principal Investigator's website and released on the CEMMAP Working Paper Series, the STICERD Econometrics Discussion Paper Series or the Info-Metrics Institute Working Paper Series. It will also be presented at conferences (attendance at only some of which is support from ESRC requested) and seminars. In addition, benefited by the relatively unified nature of the modelling adopted in the research, software implementing the methods will be written and made freely available to practitioners, in order to increase impact by facilitating use of the research.